Mapping Messengers: The work, urban mobility and lived experiences of London motorcycle despatch riders, 1970 - 2000.

This study focuses on the motorcycle courier industry, pre-gig economy, in London from the late 1970s to 2000, a boom period for the same-day delivery service. There is an urgency in recording the lived experiences of riders still around who can recall their 'halcyon days' on the front line in an industry and city that has now changed beyond recognition: the London despatch rider is a 'dying breed'. The work of the courier is predominantly situated within the urban environment, navigating road systems, traffic, and pedestrians, involving the movement of people and goods. As forms of personal and collective expression, urban mobilities display forms of cultural identity and meaning) but studies in this field to date have largely ignored the role of the motorcycle, focusing predominantly on the car and bicycle. Motorcycle despatchers were more than just an occupational subcultural movement, but rather were witnesses of and contributors to London's urban history.
The project uses a distinct methodology encompassing mobile methods, oral histories and material culture analysis. The project outcomes will include a body of material constituting an archive to be deposited with a suitable, publicly accessible collection; and an interactive digital story map co-created with consenting research participants.